Robot Imitation for Loco-Manipulation Actionsthrough Self-supervised Goal Correspondence

The research project aims at enabling complex robots with limbs, e.g. mobilemanipulators or legged robots, to learn loco-manipulation tasks by observing environmentstates and generalise to other tasks in a self-supervised imitation manner. The objectivesof this project involve a robot, e.g. mobile manipulator, efficiently using the underlying semanticinformation behind an action's goal to improve the imitator's understanding of the action's purpose and subsequently transferring with efficiency the knowledge to other scenarios. This would beachieved by using a combination of self-supervised semantic scene segmentation that lets the agentdistinguish object and action classes, as well as meta-learning based goal inference. Theoretical contributions will be implemented and extensively evaluated on a real-robotic platform (UCL's MPPLrobot) for loco-manipulation tasks, such as aiding humans in an urban environment (kitchen orliving room).